Infinitive Configurator and Customisation Platform: Transition to SaaS for Global Scale

This project will make the design and development changes required to transition our "Infinitive" platform from a services business-model to Software-as-a-Service. This focuses on the onboarding workflows to import manufacturers CAD data and connect to their internal systems, and will validate these workflows with existing and new customers.

Infinitive is a seamless platform for manufacturers of build-to-order and mass-customisable products. Thanks to parameterised and modular 3D design data we can allow end customers to self-service and choose the final product that better fits to their needs. But also, we can use that exact same data to generate all the necessary instructions for the final product to be manufactured, all within the same platform.